COVID-19 clinical respiratory community monitoring system

We have developed a sensitive handheld breathing monitoring device, just by breathing normally into the device we are able to monitor how a person's lungs are performing. The device has been designed to be used by the young, fit and well and frail elderly and is providing clinical teams with new and insightful medical information on patients.

The devices automatically and securely transmit large data to a secure cloud hosted clinical system that powers our dashboards. The dashboards provide clinical teams with live and trending data on individual patients and groups, within a hospital, or at home.

Our remote monitoring systems help medical teams to manage patients in a timely manner supporting better care that delivers better outcomes for patients and will help teams decide which patients should be transferred to more intensive environments, like ICU, or which could be safely discharge home.

We are deploying our devices into hospitals to monitor patients with COVID-19, the patients will breath into the device 2-3 times a day and the data collected will inform clinical teams on how their lungs are performing, this information is key to making life saving clinical decisions early.

The aim of this study is to demonstrate how our technologies can support clinical teams in assessing COVID-19 patients and monitoring them over time, this information will enable clinical teams to better manage and plan patients care. We aim to demonstrate how our system can save lives, support clinical teams and free up much needed hospital capacity.